JIC-CAS Joint Centre

Technical abstract
This project will leverage the complementary strengths of world-leading plant science institutes in the UK and China to address sustainable agricultural development challenges of the developing world. In particular to:

• develop new varieties of wheat with improved yield potential;

• improve the resistance of cereal crops to drought and salt-stress;

• exploit high value medicinal bioactives from Chinese plants in African agriculture.